University of Wolverhampton and Wrekin Products Limited

To develop and introduce to market new ranges of manhole covers that incorporate improvements derived from the portfolio of registered intellectual property.